NGCW : Multi Discipline Optimised Wing (MDOW)

To ensure that mature technologies are available to enable the design, development, validation, manufacture, equipping and testing of lightweight aerodynamically efficient and economic to produce wings which are optimised with the overall aircraft ensuring minimum environmental impact. MDOW provides mature technologies to build a synthetic environment that will allow fast iteration of the complete wing design process.